MRC Centre for Genomics and Global Health

Among the biggest challenges in medical research are (1) to develop effective vaccines against malaria, HIV/AIDS and tuberculosis, which together account for a massive global burden of disease, particularly in the developing world; (2) to combat drug resistance in malaria, HIV/AIDS, tuberculosis, enteric bacteria, invasive bacteria and other pathogens; (3) to combat the emergence of virulent pathogens such as pandemic influenza. Underlying these practical problems in global health is the biological phenomenon of genome diversity. Pathogen genomes are continually evolving in response to human immune pressure and prevailing drug usage; while at the same time infectious diseases are a major force for evolutionary selection of the human genome. Although genome diversity is a large part of the problem in infectious disease, it also offers a scientific route to understanding natural mechanisms of disease and immunity. Epidemiological analysis of the clinical consequences of pathogen genome variation may be highly informative about pathogen mechanisms of virulence, drug resistance and immune evasion. Equally, epidemiological analysis of the clinical consequences of human genome variation may be highly informative about host mechanisms of defence and protective immunity. The aim of this Translational Centre proposal is to develop the scientific environment and technical infrastructure needed to apply genomic epidemiology to practical lessons about disease prevention ? particularly about drug resistance and vaccine development.

Technical abstract
The mission of this Translational Centre is to translate state-of-the-art research on human and pathogen genome variation into large-scale clinical and epidemiological investigations of practical relevance for global health.

We will develop informatic systems and data-sharing standards to integrate clinical and epidemiological studies at the MRC Laboratories in The Gambia, the KEMRI/Wellcome Unit in Kenya and the Wellcome Units in Vietnam and Thailand, with high-throughput genome technologies, bioinformatics and statistical genetics at Oxford University and the Sanger Institute.

We will use these systems to accelerate vaccine development and to tackle drug resistance in malaria by investigating the clinical and biological consequences of variations in the human genome and in the Plasmodium falciparum genome in malaria-exposed populations.

The systems and tools that we develop will also support genome research on other diseases that are being investigated in the Gambian, Kenyan, Vietnamese and Thai units, including influenza, enteric bacteria, tuberculosis, HIV/AIDS, dengue, chlamydia, bacterial meningitis and pneumococcal disease.